Engineering gene regulatory networks to design disease-resistant crops

Plant-infecting fungi cause major crop losses. They are responsible for ~20% of crop losses before harvest, even when chemical control measures are used, and a further ~20% post-harvest. Plant varieties with resistance to infection are urgently required to reduce the use of chemicals and to combat emerging fungal strains that are resistant to current crop protection products. However, the basis of plant resistance against many of these pathogenic fungi is highly complex, involving many genes, which cross-regulate each other and numerous downstream genes to influence disease progression. In previous work, we have identified a network of genes that mediates resistance to fungal pathogens in lettuce. Importantly, we have also shown that several genes within this network also impact disease resistance across plant lineages. In this project, we will address the challenge of developing disease-resistant crops by applying computational modelling to inform the engineering of this network. This will allow us to predict which re-wiring strategies will maximise plant resistance to infection and minimise any impact on other crop traits such as size, shape and nutritive value. We will use several genetic techniques to engineer resistance into plants as these techniques will provide us with valuable data, enabling us to better understand plant responses to pathogens. However, we aim to identify a strategy for conferring resistance via the use of precision gene editing tools to introduce small mutations into the regulatory regions of the genome. We will share this strategy with our industrial partner to enable this to be tested in a commercial variety of lettuce. During the award, we will communicate with industry, policy-makers, and the general public about our project and crop biotechnology in general. We will also make all the knowledge, tools, methods and workflows developed in this project available to the UK research community to enable their application to other crop traits.

Technical abstract
The aim of this project is to develop disease-resistant crops by model-informed engineering of a complex plant gene regulatory network.

In previous work we have validated a causal regulatory network involved in mediating resistance to broad host-range fungal pathogens in lettuce. In this project we will:

1. Develop and validate a dynamic network model of the lettuce transcriptional response to infection by fungal pathogens. To do this, we will use and compare approaches for studying the dynamical behaviour of the network. We will validate and refine network edges, gaining further information about regulation to iteratively improve the model. We will take the improved model and use simulation to predict how we should rewire the network to enhance disease resistance, whilst not impacting other traits.

2. Engineer enhanced disease resistance via network redesign implemented using genome editing and synthetic controllers. To do this, we will design and fabricate constructs to implement network rewiring strategies. We will employ gene editing to remove edges and create additional edges by inserting copies of re-coded nodes or synthetic genetic controllers. These will be prototyped in transient protoplast-based assays using chitin to simulate fungal infection. We will produce stable plant lines with the best constructs and work with Industry Partner, Tozer Seeds, to advance gene-editing constructs into a plant breeding pipeline.

3. Produce reusable tools, methods and workflows that enable the predictable engineering of multigenic crop traits. The methods, tools, and technologies employed in this project can be applied to other traits. To enable the wider community to make use of these we will package together tools and workflows for predictive network modelling and tools and methods for designing genetic constructs for network re-wiring. We will make the outcomes available via a virtual space and host a community workshop to promote their reuse.